Predicting and understanding potato dormancy under interacting pre-harvest and postharvest conditions: a prerequisite for molecular breeding

The development of homozygous inbred lines provides excellent material for advanced genetic studies. Here we propose to (i) take the first vital steps for dormancy marker assisted selection (MAS), by understanding and modelling the control of dormancy in potential parental lines for mapping populations; (ii) develop a predictive model to estimate dormancy in store, considering pre- and postharvest factors, and genetic markers.